Development of intelligent, semi-autonomous robotic apparatus capable of automatically reacting to changing paramaters in real-time

Through our successful Innovate UK Smart project (Application Number: 23797), we have completed the development of a production demonstrator of the industry leading Moley Robotic Kitchen. In collaboration with Schunk, we developed a fourth-generation low-cost hand for Robot Chef, with the necessary grip to lift 1.8kgs pans with required degrees of movement. We have built our list of potential clients; large care-homes, hotels, commercial kitchens.

However, existing robotic hands are limiting the functionality of the Moley Robotic Kitchen, as they require intricate manual programming to carry out complex cooking tasks and are unable to react to any changes made to a pre-determined cooking environment such as multiple objects of different shapes, weight and orientations.

The aim of this project to redesign and upgrade firmware and software to create a game-changing, intelligent, robotic apparatus, including hands, capable of automatically adjusting to changes in the environment/parameters in real-time. This will have wider application in food processing/packaging and pharmaceutical, chemical and biotechnology (including cell cultivation) laboratory environments.